University of Strathclyde and Mersen Scotland Holytown Limited

To develop and evaluate the performance of Mersen carbon felts as both positive and negative electrodes in an all-vanadium redox flow battery which can be used in medium to large scale energy storage systems.